Ageing post very severe injury

Advances in the medical treatment of military trauma have resulted in the survival of those with injuries that historically would have been fatal. Many survivors are young (under 30) and multiple amputees where their musculoskeletal injuries may be confounded with the effect of blast and brain injury (very severe injury, VSI). Daily living with VSI is challenging and this challenge will increase as the cohort ages, bringing with it increased risk of musculoskeletal and cardiovascular disease, arthritis and ultimately reduced mobility.

The overall aim of this programme of research is to improve quality of life for individuals post-VSI, maximise their ability to ambulate and complete everyday tasks, and ensure they remain active for as long as possible. This research specifically focuses on assessment of musculoskeletal biomechanics of this cohort and development of appropriate rehabilitation strategies which have this ultimate aim.